LEMIP - Landfill Emissions Monitoring Intelligence Platform

According to the Clean Growth Strategy 2017, exploring new and innovative ways to manage and reduce emissions from landfills is one of the Clean Growth Innovation Challenges.

This project aims at helping detect and reduce methane emissions from landfill sites, as well as better manage fire risks from waste treatment facilities, towards a positive impact on climate change, air quality and the environment. Underground fires, emissions in the atmosphere and other perils originating from landfills and other regulated sites are an inherent source of danger for human life and the environment, and impose significant costs on managing those sites in terms of property, business and reputation damage.

Losses are also incurred by insurers from claims relating to fires, as these are substantial as compared to the insurance premium paid. Consequently, the appetite of insurers to provide cover is diminishing and this could have profound implications for landfill operators as well as for their customers.

We are developing a cloud-based data intelligence platform to help prevent damages for waste treatment site operators and reduce risks for insurance and asset prevention companies. That will be achieved through near-real-time monitoring of these regulated sites. An alert system that notifies users upon potential fires or gas leaks will be developed through space and ground integrated data, this will be managed by the user through a web-accessible customised dashboard.